GraphTED - Graphene as a Transparent Electrode in Organic Electronic Devices

The partners will use graphene to develop novel ink formulations that can be used within printed electronic devices. The properties of the graphene layers deposited will be characterised in detail along with the properties of the printed electronic devices manufactured.